An integrated model for predicting bumblebee population success and pollination services in agro-ecosystems

Potential impact
The impact of this project will be a substantially enhanced understanding of the dynamics of an important group of pollinators (bumblebees) in farmland and their subsequent service to crops. This can be used to predict how crop management and environmental changes are likely to alter provision of this ecosystem service, and provide opportunities to mitigate negative effects to ultimately enable us to farm in sustainable systems. It is therefore of high relevance to many stakeholders.

As well as scientific publications, the project will deliver models that can be used as tools to inform policy makers, farmers, land managers and conservationists about the potential usefulness of management initiatives and for ensuring the survival of bumblebee populations. Furthermore, pollination is crucial for farmers, and the results will help ensure bees can be deployed practically and sustainably to provide good yields for appropriate crops. This will become increasingly important as summers become warmer and drier and new crop species are planted e.g. sunflower.

Who will benefit and how?

Policy makers (e.g. Defra)
The project will provide outputs to policy makers and regulators in regional, national, EU and other agencies. These will serve as the basis for the development of sound policies with respect to pollination and agri-environment schemes, as well as practical advice and recommendations to practitioners in the land-based industries.

Farmers and the associated agri-food industry
We translate our scientific outputs into practical advice for farmers and the agri-food chain (including providers of agricultural chemicals, seeds and software) via workshops, seminars, reports and farm walks in association with organisations that link directly to the farmers. The findings of this study will also be used by Syngenta to focus and optimise the beneficial effects of their "Operation Pollinator" encouraging farmers to sow nectar and pollen mixtures. The model of foraging bumblebees can be used alongside our honeybee model to improve the agrochemical industry's understanding of how different bees are likely to be exposed to its products (see letter of support).

The NGO community: wildlife, conservation and environmental organisations and advisors.
Conservation organisations and stakeholders, such as Natural England, British Trust for Ornithology, the RSPB, The Game and Wildlife Conservation Trust, Butterfly Conservation and the British Beekeepers Association already collaborate with us and utilise the results we publish to enhance public awareness and advise land managers. In particular, Prof Goulson is the founder of the Bumblebee Conservation Trust (BBCT), which has 8,000 members and the data from this project will be fed into the first national Bumblebee monitoring scheme, "BEEWALKS" which was launched by the BBCT in 2010, and more generally will be used to inform the conservation strategies of the Trust.

The public
The public at large are fascinated by bees and pollination, and rely on them for production of food to ensure a healthy and balanced diet. The applicants have an excellent track record in reaching a wide audience with high profile and exciting science, via talks, specific events (workshops, Open Days, Chelsea Flower show exhibits etc) and all forms of media (web, press, radio, television). We will continue to use all these types of communication to maximise impact. In particular, Goulson's direct involvement in the BBCT provides an ideal opportunity to publicise the results and get the public involved. Thanks to recent funding successes, BBCT is launching a new nationwide project, "Bees for Everyone". Each year from 2012-14 this will deliver: 75 talks to local interest groups; 30 guided walk and bee identification days; 10 farmer liaison days; 3 bumblebee conservation symposia (England, Wales & Scotland). These events provide an ideal medium for disseminating the results of the proposed research.